Multi-sensory ground sound system

**Beat Blocks** is an example of what happens when inclusion is an artistic choice rather than a compromise**.**

Beat Blocks is a multi-sensory flooring system that takes input from any audio source to create felt vibration and represents the characteristics of the music with an inbuilt led system that responds to the rhythm and frequency of the music.

**Experience**

We will create a modular haptic flooring systems providing a rich motif of vibrations and a new way of experiencing music at live events.

**Noise Pollution**

By translating sound into felt vibrations we reduce the requirement for using high volume bass, helping venues give customers the experience of being physically moved by music without damage to hearing or breaking noise level limitations.

**Inclusion**

D/deaf and Disabled people are often excluded from environments that use audio extensively, such as music venues.

Beat Blocks gives D/deaf people another sensory avenue with which to experience audio. Blind and visually impaired communities benefit from having enhanced additional sensory information. Underpinned by a Led system that creates a new musical language of colour

The market is currently missing high powered, haptic, non wearable devices that translate a wide range of frequencies to users. We fill that gap with a powerful system that can move the entire body and fits within as many contexts as possible._:_